Moral Uncertainty and Artificial Intelligence

Multi-agent systems are systems consisting of autonomous and intelligent software agents. Such systems often use norms, enforced rules of behaviour, to control these agents and ensure that the system adheres to certain behaviour standards or values. However, norms are static and multi-agent systems are dynamic and complex, therefore norms can fail in certain, unexpected, situations. The main aim of this project is to enable multi-agent systems to detect and safely handle such situations, i.e. situations where the norms fail to promote system values due to unexpected situations.

The key research objectives/research questions are about detecting and handling such situations. Namely, how can agents within a multi-agent system detect when a norm fails? Moreover, how should agents act upon detecting such failures? To achieve these objectives I will create an agent framework that has the ability to detect unexpected norm failures and the ability to reason about how to safely resolve such failures. The main novel contributions of this project are the different parts of this framework and the framework itself. This will also include how existing research, in particular about value-based reasoning, could be adapted in the detection and handling of unexpected situations.

This PhD is relevant to the following EPSRC research area(s): Artificial intelligence technologies.